Detection and quantification of sports-related concussion and sub-concussion using deep learning ocular biomarkers

Sports-related Concussion is a significant public-health concern and is a particularly difficult condition to diagnose given the current reliance on subjectively interpreted signs and symptoms. A range of biomarkers have been proposed to assist in the diagnosis of concussion including markers based on neuroimaging, blood tests, visual and balance tests. This project examines whether biomarkers derived from visual function and images of the eye can be used to reliably screen for concussion, in particular whether changes in the control of eye movement can be used to identify patients with concussion.